Early Feasibility Study for Critical Limb Ischaemia intervention device into US Markets

The project is designed to establish the commercial viability and potential for market launch of a novel vascular graft specifically designed to improve graft durability and the outcomes for patients requiring surgical intervention for critical limb ischemia. The graft will utilise the proven biocompatibility and non-thrombogenic nature of Elast-Eon together with the implantable textiles expertise of the RUA Life Science group entities. Activities to be undertaken during the feasibility study are to deepen the relationship with a current US based manufacturing partner, engage with end user surgeons and identify commercial partners for distributing the novel device into the US market.